RAL Studentship 2 at KCL 2024

This award is for a PPD RAL studentship hosted by King's College London. The student's name is George Parish. The award is
funded at 50% from PPD RAL. The PPD RAL supervisor will be Mark Bason and the King's College London supervisor will be
Christopher McCabe